Men working in the adult social care sector in England: Motivations, experiences and change

In addressing its central research problem - how can more men be
encouraged to work in adult social care - this project will yield theoretical
and empirical insights relevant to a range of disciplinary interests.
Population ageing and concomitant social care pressures are challenges
for Social Policy scholars globally. This project's innovative focus on the
potential of men's role in the social care workforce will provide a critical
intervention to research in UK and internationally seeking sustainable
solutions to these challenges.